Harmony Beneath the Surface: Worm Well-being, Microbial Diversity, and the Future of Organic Farming

My research value aligns with the 2021 Environment Act, which mandates that by 2026, all food waste must be collected and composted through traditional composting methods (such as tumblers, piles, or vermicomposting) or anaerobic digestion (UK Waste Summary, 2021; UK Waste Recycling, 2024). Composting waste will be one of the two methods allowed for food waste disposal. My research is focused on adding multiple uses for Vermicomposting.

Promoting organic compost over chemical alternatives will be essential for the future of sustainable agriculture (Sahu et al., 2024). Additionally, adopting sustainable food practices in cultivation can significantly reduce CO2 emissions. It is estimated that composting could reduce total recycling emissions by 11.0%, while anaerobic digestion could account for a 14.4% reduction (DEFRA, 2022). My research also focuses on replacing hydroponic mined and refined chemical nutrients with an organic substitute of well-being vermicompost.

Both food waste recycling and CO2 reductions are mandates for UK future sustainable agricultural practices.

(DEFRA, The Net Zero Growth Plan, 2023)